Development of methods in musculoskeletal modelling and applications to sports injury and orthopaedics

My proposed PhD research project would aim to build upon my MSc project in the department of Biomechanics. Working under the supervision of Professor Anthony Bull, I explored a novel application for functional electrical stimulation (FES), to manipulate gait for the prevention and mitigation of osteoarthritis (OA) of the knee. As a high prevalence disease that often affects relatively young people, and for which there is a paucity of effective therapies in the early stages, OA imposes heavy socioeconomic costs. Our approach exemplifies how technology may be applied in such instances to ease the disease burden.

Employing advanced in-house musculoskeletal modeling technology, and alongside experts in this relatively new field, I was able to leverage my clinical knowledge, drawing on my experience to suggest optimum anatomical targets for electrical stimulation. Out of this successful collaboration came positive results with genuine potential for benefit in patients. Specifically, the medial knee joint reaction force, the size of which is known to predict the risk of onset and progression of arthritis, was significantly reduced with our novel application of FES. Early discussions have taken place with Imperial Innovations, the university's technology transfer department, and a team there is currently assessing potential means of commercialisation of my work. If the technology is to be harnessed in the clinical domain, further work is required to validate its utility and confirm its safety. I am eager to take this forward, and I feel that the PhD programme is the best way to do so.